Fiit Club Community Classes

We are building innovative functionality to unite friends and families in their fitness goals --- "Fiit Club Community Classes". Bringing people together drives better wellness, superior fitness results and installs positive long term habits.

This is a progression of what we already do. Fiit was founded in 2017 with a mission to make exercise a habit for everybody through our app.

We designed our app to help users build long lasting wellness habits. We offer excellent value for money and accessibility, with costs from £10 per month and are for everyone.

We are pleased with the positive engagement we have with our users and want to play an even more significant role in supporting people adjust to the constraints and maintain their wellness during Covid-19\.

Just some of the initiatives we have recently introduced:
\* Support essential workers and government initiatives eg free memberships to the NHS, partnered with Sport England on their \#StayHomeWorkout campaign
\* Launched new classes, eg low impact classes for use in flats
\* Partnered with gym groups who have had to freeze their members access to their gyms
\* Providing people with guidance on transforming their living room into a studio.

We want to continue our positive impact by building new functionality which will counter the disruption from Covid-19 and enhance users' wellbeing both during the crisis and beyond. We will do this by building innovative community aspects into our app.